The University of Manchester and IST Power Limited KTP 22_23 R2

To develop new tools that will allow the design and development of high-voltage and high-power cast resin encapsulated DC isolation transformers that will be used in spatially confined environments in semiconductor manufacturing plants.